SensorGROW - an intuitive, cost effective and scalable precision growing platform, powered by a network of unified agri-sensor nodes

**SensorGROW - an intuitive, cost effective and scalable precision growing platform, powered by a network of unified agri-sensor nodes**

Light Science Technologies (LST) will deliver this 12-month industrial research project in collaboration with our growing partners, Zenith Nurseries and Bridge Farms, . The project will focus on transitioning our TRL4 prototype into a robust TRL7 technology platform through design refinement, prototyping, and a real world 4-month technical feasibility assessment.